Have we never been postmodern? The anti-gender movement, transphobia and the pervasiveness of biological determinism beyond the postmodern turn

My research project will explore how the recent rise in 'gender-critical' trans-exclusionary discourse in Western democracies, as part of a wider transnational 'anti-gender movement,' relies on arguments based on biological determinism. It will assess how biological determinism has persisted beyond the postmodern turn, how it impacts the lives of trans people today and what strategies there might be to resist it and thereby undermine a core strategy of the anti-gender movement. I investigate the notion that the anti-gender movement is a reactionary response to the postmodern paradigm shift and how its transphobic practices serve to support this argument through revealing the movement's insistence on modern bio-determinism.

In addition to examining existing literature, the study has a component that analyses transphobic UK media content as well as anti-trans political programmes and legislation in the UK, the US and Germany. The choice of these countries is made to show the transnational character of the problem and respond in kind in my analysis. The UK and the US are current hotspots of anti-trans politics while Germany is at risk of a far-right party that propagates anti-gender standpoints getting into local and national governments.

By effectively critiquing biologically determinist logics, my study hopes to contribute to a weakening of gender-critical transphobia and anti-gender movements in general and to provide a resource to academics, activists and politicians seeking to discredit transphobic rhetoric and protect trans rights. The ultimate intended beneficiaries of the study are trans people themselves.